Exploring the Re-Analysis and Recycling of Qualitative Data with Machine Learning

Scholars across the social sciences and humanities are increasingly archiving their qualitative data, for example, in the ESRC-funded UK Data Archive (UK-DA). Yet, research based on secondary qualitative data analysis (SQDA) remains rare. This is disappointing, given the potential value in re-analysing such information, such as the added value from original data or the avoidance of research fatigue of subjects who are repeatedly studied. Undoubtedly, however, SQDA remains a time-consuming process.
In this project, we aim to provide a step change in the ease of use of SQDA across disciplines by exploring how novel approaches of Artificial Intelligence (AI) and machine learning can be harnessed to complement established qualitative methodologies. We reject the notion that AI can replace human-centred qualitative inference. Instead, we strive to critically interrogate how AI can complement or enhance knowledge generation.
We ask two research questions:
1) How can machine learning assist in analysing existing, archived, qualitative data to complement current approaches to inference?
2) How can established and early-career researchers, end users, and practitioners benefit from combining machine learning and qualitative inference?
We pursue three objectives:
(1) Develop research methods and scalable tools to re-analyse archived qualitative data based on recent advances in the automated analysis of text, audio, and video data.
(2) Unlock the potential of SQDA through innovations in research designs using automated methods.
(3) Incentivise future researchers and practitioners to access and use existing data archives.
Our project benefits researchers, whose toolboxes will be expanded; practitioners, who will learn new ways to utilise existing qualitative information; vulnerable research subjects, whose efforts will be more valued; and research councils and donors funding data archives, as we aim to increase the use of archived data.
We follow three work programmes: In WP1 (Re-analysis), we investigate how multimodal machine learning applied to archived qualitative interviews with climate activists can enhance original findings of a study. We pose the same research question as the original study, using archived data, but employ a different, computational methodology. In WP2, (Re-cycling), we ask new research questions, but (1) analyse existing videos of interviews of climate activists with multimodal machine learning and (2) use Large Language Models to expand and study 900 interview transcripts on resilience against natural hazards in Africa from various data collections in the UK-DA, to clarify how automated methods can reveal original insights from archived data. WP3 (Impact) includes two early co-design workshops with the policy community and researchers. Two final outreach workshops publicise our findings and train others how to employ qualitative inference, secondary analysis, and AI jointly. Our outputs include three academic articles in leading journals, as well as two white papers on how to use the methodologies we develop.
The project leads, Kern and Arnold, are ideally suited to jointly deliver this project successfully. Kern is an internationally renowned expert in applied qualitative research, SQDA, and research transparency. Arnold is at the forefront of methodological advances in AI in the study of politics.